An AI-enabled platform to drive diversity and negate unconscious bias from the recruitment process

With a core project team of Sunil Dial, Man Wong, Jon Jacobs, Blandine Marcelin and Harvey Nijjar, CandidateX Ltd (CandidateX) is a diversity and data-centred talent attraction and engagement SaaS SME led by talent acquisition and strategic account management experts. CandidateX is solving a significant unmet need with its data-driven approach designed to assist businesses seeking to increase the diversity levels in hiring practices. CandidateX will innovate how human resource departments achieve corporate diversity goals by using the data and analytical tools that will improve candidate engagement along with the quality and attainability of its overall recruitment efforts, and also provide a next generation candidate experience for those in underrepresented candidate groups.